Sedentary behaviour and physical activity interventions for people living with Rheumatoid Arthritis

Sedentary behaviour and physical activity interventions for people living with Rheumatoid Arthritis